University of Central Lancashire and Oak Technical Services

To develop procedures and techniques for planning and conducting multivariate experiments to support the development of a new innovative ultra-low-emissions gas engine which will revolutionise power generation within the construction industry.